Verbatim: Advancing testimonial justice & deliberation

This research project will examine verbatim theatre- a strand of theatre practice that records the spoken words of real people and incorporates them into drama - in three Latin American countries. It will analyse how verbatim practices activate internal processes of political reflection in the audience, a dynamic that complements external deliberations occurring exclusively in formal platforms such as political debate. Grounded in theatre and political theories as well as in international fieldwork, I will explore the democratising potential of verbatim across different political contexts in Mexico, Guatemala and El Salvador, where deliberation practices in the public spheres are limited.